Developing partial system models to assess system-level resilience to perturbations: determining the resilience of pollinator networks

Developing partial system models to assess system-level resilience to perturbations: determining the resilience of pollinator networks to climate change